The University of Sheffield And L B Foster Rail Technologies (UK) Limited

To develop, test and prove new rail joint designs with the innovative use of modern materials and condition monitoring techniques.